Net-negative Emission Hydrogen production with BECCUS

The UK Government's recent Ten Point Plan for a Green Industrial Revolution emphasised the critical importance of low/zero carbon hydrogen in achieving the "net-zero" emission target by 2050. However, this is significantly challenging when the global hydrogen production is mostly dependent on fossil fuels. There is a considerable potential to use municipal solid waste (MSW) and biomass waste as a fuel (renewable) resource to generate hydrogen, and when combined with CCUS (carbon capture, utilisation and storage), it has the potential to provide negative emissions. This research project aims to develop and implement novel technical approaches for producing net-negative emission hydrogen from MSW/biomass waste. The research methodology will integrate robust thermochemical kinetics with numerical/ASPEN and CFD (computational fluid dynamics) methodologies, all of which will be supported and confirmed by validated experimental and other benchmark dataset. The scope of the research will be expanded by considering the techno-economic and environmental feasibility of proposed / newly derived integrated bioenergy based system.